Internet of Cars: A Distributed Exhibition & Public Talks

Internet of Cars: A Distributed Exhibition & Public Talks

The academic team are working with SCAN, an arts/technology agency, to develop an exhibition for May 2014. The aspiration of the exhibition is to offer audiences and communities the potential to rethink how or what a future transport network might be.

Partnering with John Hansard Gallery, Southampton; Bridport Arts Centre; Dorchester Arts Centre; Harbour Lights Cinema, Southampton; and Intech, Winchester, we will present a series of artworks developed specifically by artists who have worked with 6ST data both collected from the project in real time and in the past.

Six project proposals have been received from international renowned artists:

Polak and van Bekkum will use live feeds from ANPR traffic data and Southampton shipping data to generate a sound landscape that plays the different paces of transport coming in and out, and around the Southampton area.

Lanfranco Aceti's artwork, 'Self-Driven' assumes that people can be cars. Literally. Aceti will run a series of workshops in which people will adopt characteristics of cars and explore how 'being a car' changes how you relate to people.

Halford and Beard's piece entitled 'Router' is a short poetic film which explores the concept of a road traffic accident blackspot in the context of the routes tracked by the 20 ANPR (Automatic Number Plate Reader) cameras around Southampton City Centre.

Hollington & Kyprianou's work, 'The Car That Turned' is a road movie that's structure is derived from the patterns that emerge from data collected by the UK's ANPR system.

Shingleton's installation, 'Manifesting the flow of CO2' visualises emissions of CO2 based upon live ANPR data. As vehicles are scanned graphic clouds are visualised to represent the real-time flow of carbon between Dorchester and Weymouth.

Stanza's work, 'A New Order Beyond The Fourth Dimension' uses robots that will read transport data gathered through 6ST to draw the state of the transport systems around the South Coast.

In addition to the artworks that are distributed across the venues during the two week show, a series of public talks will connect the 6ST research, including experts from the fields of computer science, transport, tourism, psychology and design, with artworks allowing the public and press to connect the abstract with the real, and the science with the experiences of modern and future transport.

Using iOS and Android apps the public will be able to spot themselves within artworks, installations and visualisations extending the impact of the work by making it personal.

Potential impact
Who will benefit from this research?
The exhibitions and public talks are targetted at members of the public. Academics and industrialists will also be able to engage in specific talks given at learned society events during 2014 (e.g. The Intelligent Transport Society of the United Kingdom)

How will they benefit from this research?
As well as the outputs from the 6th Sense Transport project which will be part of the exhibition, the work of the commissioned artists will help the general public visualise traffic, flow and behaviour in different ways, allowing them to connect the abstract with the real, and the science with their experiences of transport and travel behaviour.